QMUL EPSRC Core Equipment Bid: Q-Arena - a multidisciplinary research environment for human-centred robotics and interactive engineering

Providing world-class support and creating a world-class research environment for our researchers are key components of three pillars that inform Queen Mary's 2030 Research and Innovation Strategy. QMUL continues to make significant capital investment to support researchers within the EPSRC remit and to enable access to state-of-the-art research infrastructure and equipment.

We intend to use this grant to invest in establishment of Q-Arena, a flagship multi-disciplinary innovation and experimental testing space for supporting researchers to work across disciplinary and organisational boundaries. This will boost pioneering developments of disruptive technologies in many subject areas including autonomous robotic systems, human-robot interaction and haptic interaction for the ageing society and future of mobility, virtual reality for human-computer interaction and artificial intelligence and data, and emerging areas in EPSRC themes to ensure world-leading research outputs and economic and societal impact.